A ‘Fresh Solution’ to shelf life extension

Food waste is an issue of global significance, affecting food security and environmental
sustainability with about one third of all food produced, equivalent to 1.3 billion tonnes,
wasted in the food production and consumption systems. Within the UK post-production
supply-chain, it is estimated that 15 Million tonnes (Mt) of food & drink waste is created p.a,
with 7.2Mt/year generated specifically by households. Approximately 60% of household food
waste arises from products ‘not used in time’ with a value of nearly £6.7bn. The majority of
this is made up of perishable/short shelf life products, with Tesco’s recently quoting that an
estimated 68% of all salad grown for bagged salads ends up being wasted with 35% of that
waste occurring in the home.
‘Fresh Solutions’ proposed by Four04 Packaging Ltd, offers a unique approach to the
packaging of perishable food by effectively controlling the detrimental effect of condensation,
thermal shock and the respiration rate of fresh produce which contribute to the build-up of
moisture in the packs and mould/bacterial growth. The approach is based on the use of an
innovative bio-degradable and fully compostable film which allows the moisture vapour
transmission rate to be controlled and a novel highly accurate and consistent laser perforation
system which creates optimum atmospheric conditions within the packaging. The result is the
potential to increase the shelf life of fresh produce by 30% – 100% over current packaging
techniques. With support from the TSB, Four04 aim to conduct a full scale market evaluation
of the Fresh Solutions approach across an extensive range of Fresh Produce including Salads
across each stage of the supply chain. If successful, the technique could have a significant
impact on preventing product deterioration and prolonging shelf life with the potential to
address one of the most prolific challenges facing the Food Sector.